How does carbohydrate affect maternal-embryo interactions at implantation?

Human reproduction is remarkably inefficient; couples have only a 30% chance of achieving pregnancy in any one month. Endometrial receptivity - the ability of the uterine lining to recognise and accommodate the developing embryo - plays a key role in establishing a viable pregnancy. Our previous work suggests that glucose regulates molecular pathways involved in the changes to the endometrial epithelial needed to facilitate embryo implantation. However, we know very little about carbohydrate uptake and metabolism by human endometrium, how these processes are controlled and importantly, how they are altered in women living with diabetes and / or obesity even though such women have fertility problems due to poor endometrial function.
This project will use cutting-edge in vitro models of human implantation (trophoblast stem cells and uterine cell organoids) to examine the effects of carbohydrate (glucose and fructose), its metabolites and hormonal and cellular regulators on molecular, morphological and functional aspects of implantation.
Modelling the earliest steps of pregnancy in 3D represents a significant methodological step forward for the field. The data generated will increase our understanding of the impact of maternal disease and lifestyle on reproductive function and underpin the development of interventions to optimise endometrial function in these women.